Deciphering the mechanism through which BRD4 mutations contribute to the neurodevelopmental disorder

Epigenetic proteins, including writers and readers of histone posttranslational modifications and chromatin remodelling proteins, play an essential role in the controlled tissue-specific regulation of gene expression. Acetylation of histone lysines is one of the most abundant modifications which alters chromatin structure and function. A delicate balance between lysine acetylation and deacetylation is essential for the normal functioning of the central nervous system. Gene mutations that perturb the histone acetylation pathway cause many neurodevelopmental disorders, warranting detailed investigation into the specific role of the acetylation pathway in the central nervous system. Recently we have discovered that mutations in gene encoding histone acetylation reader protein BRD4 lead to a neurodevelopmental disorder. However, it is not clear how mutations in this gene encoding epigenetic factor lead to specific neurodevelopmental disorders.
We aim to investigate how mutations in BRD4 cause altered development and functioning of the central nervous system. We will first identify genes regulated by BRD4 in human neuronal cell types. We will then identify neuronal-specific enhancers regulated by BRD4 and link these enhancers to target genes that are dysregulated upon depletion or mutation in BRD4. Next, we will investigate how patient-specific mutations in BRD4 cause an altered transcriptional programme by performing single-cell transcriptomics and epigenetic alterations in the mini-brain organoid model. Furthermore, we will test the efficacy of epigenetic drugs in rescuing the altered brain development phenotype and functioning due to BRD4 mutations. Overall, this proposal aims to uncover the role of BRD4 in human brain development and function and how BRD4 mutations lead to specific neurodevelopmental disorders.

Technical abstract
Acetylation of histone lysines is one of the most abundant modifications which alters chromatin structure and function. Acetylated histone lysines recruit bromodomain-containing proteins such as BRD2, BRD3 & BRD4, which regulate chromatin structure, transcription and DNA repair. We recently discovered that de novo mutations in the BRD4 gene lead to a neurodevelopmental disorder with phenotype overlapping with Cornelia de Lange Syndrome (CdLS). CdLS is mainly associated with mutations in genes encoding Nipped-b-like (NIPBL) and other cohesin associated proteins; hence it is known as a cohesinopathy with phenotypes including microcephaly and intellectual disability. Since cohesin associated proteins are regulators of transcription, transcriptional dysregulation is believed to be the leading cause of cohesinopathies. However, it is unclear how mutations in BRD4 cause a specific neurodevelopmental phenotype. We will test the hypothesis that BRD4 play a vital role in the nervous system by regulating enhancers and genes essential for neuronal cell fate decisions, differentiation, and the function of neuronal cell types.
We will use the degron-Tag (dTAG) approach to deplete BRD4 and identify the genes and enhancers regulated by BRD4 in human embryonic stem cells (hESCs) derived neuronal cells. We will profile the occupancy of BET protein in hESCs, neuronal stem cells (NPCs), and cortical neurons. We will decipher the causal mechanism through which BRD4 mutations lead to altered development and functioning of the human brain by using 3D-brain organoids with mutations in BRD4 followed by profiling of single-cell transcriptome and accessible chromatin. We will characterise the altered phenotype due to BRD4 mutations by performing electrophysiology, phenotyping neurons and cerebral organoids. Further, we will test the efficacy of epigenetic drugs (e.g. deacetylase inhibitors) in rescuing the altered gene expression programmes and phenotypes caused by BRD4 mutations.